Lexis of cloth and clothing: Medieval Royal Wardrobe accounts

Summary

The overall aim of the present project is to offer a way for school-children, students and interested members of the public to engage with a number of facets of Britain's medieval past, its language, manuscripts, and the clothing worn by the royal family and nobility. Specifically, the proposal is to offer an attractive and accessible entry point to the resources of the project Lexis of Cloth and Clothing in Britain c. 700-1450: origins, identifications, context and change (LexP). This was a major five-year research project that received funding from the AHRC in 2006 for a trans-disciplinary study with the purpose of collecting together the terms for medieval dress and textiles in use in the British Isles across the Middle Ages in the form of a searchable database, illustrated by images of clothing from manuscript art and statues.

A new entry point into the LexP will be provided through a website which will include brief descriptions and summaries of manuscripts of the Royal Wardrobe accounts for the reigns of Edward I, Edward II and Edward III. These are documents which record the textiles bought to make the clothing (manufactured in Britain or imported) and the garments that were made out of them, together with the costs and the payments to tailors, embroiderers, button-makers, etc. The summaries will be accompanied by an index to all words for cloth and clothing in the accounts and information about these words will be provided via links to the LexP database. There will also be links to records of cloth and clothing in Discovery, The National Archives' catalogue. The new project's website will also feature images of the manuscripts held in The National Archives so people can see the handwriting and gain a sense of the look of these medieval documents. In addition, the website will include an artist's impressions of the clothing described in the Royal Wardrobe accounts and images of the royal family, to compare the clothes worn by modern royals for state occasions with those worn in the Middle Ages.

A further aim of the project is to produce a guide to the clothing and textiles in the records held at The National Archives. This treasure store of manuscripts is freely available to the public, but again, an entry point is needed to make the information contained in the manuscripts accessible and to instil a sense of ownership in this heritage.

Potential impact
Impact Summary

The project aims to offer a way for school-children, students and the general public to engage with various facets of British heritage: its language, the documents of its medieval past, and the history of what the royal family wore for state occasions as well as who made the clothes and where the fabrics came from (manufactured domestically or imported). The project thus offers an accessible entry point to engagement with medieval documents and the original languages in which they were written.

For many pupils, their encounter with the project will be enhanced by visits to their schools by members of the project team who will introduce them to the materials and set projects and activities which will follow up on their encounter with medieval manuscripts and handwriting. It is hoped that this will offer them a new way into the world of history and of books and, it is hoped in some cases, to visits to The National Archives to see the manuscripts for themselves: they may attend the exhibition at The National Archives or go on school outings.

There is evident public interest in the clothing and documentation about it that remain to us from Britain's medieval past, and these has proved a source of inspiration for artists, for example, the fashion designer, Juliana Sissons, whose residency at the Victoria and Albert's medieval and renaissance galleries resulted in her 2011 collection of knitted pieces inspired by the armour collection and images depicting armour in tapestries and sculpture. At present, the Magna Carta exhibition at the British Library is drawing record numbers - around 800 per day - and the artist Cornelia Parker will unveil a new work inspired by the Magna Carta in May 2015. The summaries of the Royal Wardrobe accounts and the artist's impressions on our project website will spur investigation into the documents and the sources of the words for the garments worn in medieval Britain.

There is a public appetite for information about the history of the English language and its vocabulary. The Lexis of Cloth and Clothing in Britain offers information about these and many other questions about the vocabulary of cloth and clothing in medieval Britain. It is also the first (only?) multilingual dictionary resource and offers its users an insight into the multilingual situation in medieval Britain which is still not part of the story of the history of English told in most standard textbooks on the subject.

Historical Re-Enactment and Living History groups represent a worldwide movement. They include costume-makers who regularly make use of academic resources to ensure that the clothes worn by medieval characters are as accurate as possible. They are frequently hired by film, theatre and television producers as well as museum curators. The project's website will offer an accessible way in to the resources of the LexP which include a gallery of images from medieval manuscripts and art in addition to the database and to those of The National Archives.

A further aim of the project is to produce a guide on clothing and textiles in the records held at The National Archives, and The National Archives' Discovery catalogue will also be linked to the new project, and thus to LexP. The National Archives' holdings are free to visit: it is hoped that the project will help to make them seem more accessible and foster a sense of ownership in them in addition to the enhancement to the catalogues.

The RA employed on the project will receive training and gain experience of creating and maintaining a website; s/he will write blog posts aimed at the general public and so, under the guidance of the PI, will acquire the skill of turning academic research into accessible and user-friendly, informative prose. Additionally, research on the Royal Wardrobe accounts will undoubtedly form the basis of future research in palaeography, codicology, lexis or cultural history, depending on the interests of the RA.